High efficiency air purification system (MopFan)

High Performance Moulding Ltd (HPM) will develop a novel 'MopFan' system, a simple fan type system that uses advanced Photocatalytic Oxidation (PCO) technology to remove pollutants from indoor air, creating a safer, more healthily living environment for the user. The efficient MopFan uses fibres in the form a fan to move air through the system. These fibres are covered with titanium dioxide, a benign coating that is illuminated with high intensity UV LEDs, causing the disintegration of organic compounds by reactions with oxygen (O) and hydroxyl radicals (OH). This process is proven and used in numerous industries and some air cleaner products. The concept was developed at the University of Nottingham. HPM with the assistance of the university will develop a prototype system for evaluation and then a commercial product. This will lead to a variety of air cleaner systems, from desktop to building sized systems. The highly efficient, nearly silent systems, without filters or chemicals, will improve lives by eliminating the many chemicals, pollutants, and other allergy causing particles in the home and office.